Liquid Crystal Elastomers: from material, via mechanics to machines

Biological soft solids are remarkable active systems, sustaining complex functions such as motion, digestion, and even consciousness itself. Conversely, engineered soft solids, like rubbers and gels, typically serve lifeless functions such as dampers, cushions, and seals. A grand challenge for engineering and material science is to bridge this gap. How do we bring our engineered soft solids to life?

Accordingly, this project develops engineering soft solids that can move and morph. Our working is enabled by a new class of materials called liquid crystal elastomers (LCEs). These are soft rubber-band like solids, but at a molecular level they are built out of tiny rigid rods, and all these rods point in the same direction. If the LCE is heated or illuminated, it contracts along this alignment direction, just like a muscle contracts along its fiber direction. The contraction is dramatically large, reversible, and can be used to exert a substantial pulling force. The core of this project is thus to take this exciting new material, and put it to use in shape-shifting devices. To do so, we have formed a dedicated mechanical engineering group to design, simulate, fabricate and test LCE machines.

An area of particular excitement is that LCEs can be fabricated with the molecular alignment following almost any desired spatial pattern, which, on heating produces a corresponding pattern of contraction and hence a complex shape change. For example, we can programme an LCE disk to form into a conical shell or a dome. Such patterned shape changes recall how patterns of muscular contraction produce locomotion, and patterns of growth sculpt developing organs. The resulting programmed LCE samples can also conduct sophisticated mechanical tasks - e.g. the cone can lift - blurring the distinction between a material and a machine.

During the initial stage, we have used this approach to study LCE lifters, pumps, irises and grabbers. Our work involved fundamental questions about designing alignment patterns for particular functions, and mechanical analysis of how the resultant machines. This has required the development of new software for predicting how LCEs morph, and new techniques for making samples via 3D printing.

A key feature of the renewal is the adoption of a new mechanical programming technique for making patterned LCEs. This technique enables us to create much more complex shape changes, such as a disk forming into a face. We will deploy it to fabricate and test smart LCE layers, that will gain dramatic patterns of topography when they are heated/cooled. This device architecture will enable us to create a range of smart morphing surfaces, including one with switchable braille pixels for a haptic display, one with switchable golf-ball like dimples for switchable aerodynamic lift, and one with switchable roughness for lotus-like water repellence.

These new LCEs also have remarkably complicated behavior when they are deformed. The alignment direction can rotate within the LCE, often spontaneously forming a complex microstructural pattern, and leading to an unexpectedly soft mechanical response. Our second focus will be to combine experiment and theory to understand these patterns, and develop software that can predict how such LCEs will deform when they are used in machines.

Finally, we will develop a next generation of LCE machines. Currently, our machines lift or grab in response to a global temperature change; in practice, in an oven. However, we will establish strategies for applying the heat or light locally within the LCE structures, allowing different parts to move in different ways. We will also monitor how these machines move in real time, allowing feedback between stimulus and result. Combining better control and feedback will be a step change in sophistication, enabling complex manipulation of objects/fluids and guided locomotion, and bringing us ever closer to soft machines that look alive.